Becoming Regenerative: Innovation for renewal through entrepreneurship and interspecies creativity (B-Regen)

How do entrepreneurial projects driven by regenerative goals to renew and restore the environment lead to tangible new products, services and systems? Guided by this overarching research question, Becoming Regenerative (B-Regen) seeks to empirically unravel how regenerative innovations emerge. It will achieve this aim by investigating - in unprecedented detail - the work of pioneering entrepreneurs across fields such as biodesign, sustainable fashion, product design and architecture.

Stepping into the flow of a total of 45-50 innovation journeys that involve both human and nonhuman co-creators, activities in the lab and 'in the wild' as well as complex entrepreneurial dilemmas, this study will be among the first to unpack how incipient regenerative ideas find expression and traction in the real world (or fail to do so), within a changing innovation economy that may be becoming more receptive to regenerative creativity.

B-Regen will contribute to the emerging regenerative sustainability, entrepreneurship and innovation literatures as well as to organisational creativity research by addressing the following gaps and needs:

-General paucity of process-oriented, empirical research and data on regenerative creativity, innovation and design (amid a heightened awareness of the need to respect planetary boundaries, align with living systems and restore ecological damage). We will offer the first rigorous study that opens up regenerative creativity, entrepreneurship and innovation from a longitudinal, process-based - rather than prescriptive - perspective.

-Lack of criticality within the regenerative discourse. We challenge and extend the regenerative literature by empirically and critically interrogating the entire regenerative innovation journey including its many tensions and complexities such as (potentially clashing) commercial, social and ecological objectives.

-Prevalence of single-domain and single-case approaches. We will examine regenerative innovation across multiple areas of practice (from biodesign and fashion to architecture and product design), overcoming the biases and limitations of narrower, single-domain approaches.

-Limited accessibility of the regenerative field despite its growing importance. Our research and dissemination activities will render the emerging area of regenerative innovation far more accessible to a wide range of actors in the innovation economy, to help promote rapid transitions to regenerative sustainability across diverse fields and organisations of all types and sizes.

Our work is driven by the following research questions:

RQ1. How do regenerative innovations emerge? In other words, how does the journey to regenerative innovation flow from the discovery of regenerative potentials (the creative phase) to their actualisation (the entrepreneurial phase)? This is our overarching research question.

RQ2. How do instances of human-nonhuman co-creation - of new materials, products, services and systems - shape the regenerative creative journey? What is the role of empathetic and imaginative interspecies interactions herein?

RQ3. How does a regenerative project gain traction and grow through entrepreneurial work that requires human creators to address complex tensions, trade-offs and dilemmas?

Beyond generating a minimum of 8-10 submissions to competitive journals at the intersection of organisation science, entrepreneurship studies and sustainability, our research will produce a public-facing monograph and a large volume of compelling online content while also directly informing the co-design of innovation communities and supportive service ecosystems (in the UK) that can directly accelerate the development of regenerative projects and companies amid growing demand and social-ecological urgency. As such, B-Regen seeks to offer excellent value for money in terms of pioneering scholarly research, high-quality data and impact.